Market research, PCB prototype and IP

Akaritec has a design for a Small Wind Turbine characterised in the market tioday as a DAWT. We want to explore the specific market of UK and Europe Micro Generation and IP.